To what extent are Google search queries predictive of user intent?

In 2014, The Atlantic headline stated: \Google knows you better than you know yourself"
[1]. This expression refers to the lack of reservation with which online users expose their inquisitiveness, interests and desires to the online environment | especially to search engines. However, are users' intentions unambiguously reflected in their search behaviour and can also easily be derived from it? Furthermore, can search queries be used as distinct predictors for users' subsequent online actions?
I suggest in the following three key research questions that are necessary to address my main research question:
Q1: Which statistical methods are most applicable for generating search queries with a predictive ability for user intent?
Q2: To what extent does search query behaviour depend on temporal affects? Q3: Does web search behaviour represent an unrestricted reflection of user intent?